Uncovering the mechanism of senescence activation in cancer cells

Activating a stable cell cycle arrest in cancer cells (pro-senescence therapy) is emerging as a novel mechanism for tumour suppression. Characteristically, senescent cells secret inflammatory molecules which are universally known as the senescence-associated secretory phenotype (SASP). The composition of these secreted molecules differ from cell type to cell type, however, the SASP profile of senescent cancer cells remains largely unexplored. In addition, robust studies have demonstrated that the SASP of senescent cells can have effects on surrounding cells in a paracrine nature.

Our group can activate senescence in cancer cells through modulation of individual ribosomal proteins. This approach will allow us to explore the SASP composition of senescent cancer cells using cytokine array analysis from conditioned medium. In turn, this information permits us to investigate the potentially beneficial or detrimental paracrine effects of the senescent cancer cell SASP on malignant and normal cells.

Following the induction of senescence in cancer cells, a key underlying question is the consequences for the ribosome's homeostasis. To address this, we will investigate possible differences to the remaining ribosomal components using a gene expression array.

A very recent study proposes that ribosomes are heterogeneous in their composition of ribosomal proteins. This heterogeneity grants the ribosomes selectivity for their transcriptome and subsequent translatome profile. Here, we speculate ribosomal heterogeneity between normal and senescent malignant cell. Consequently, modulations to the ribosome could result in changes to the protein expression profile of senescent cancer cells. Therefore, we seek to analyse the translatome profile of captured ribosome-protected mRNA fragments from normal and senescent malignant cells using ribosomal-seq.

Our investigation will elucidate the SASP composition of senescent cancer cells and determine the possible paracrine effects of this composition. Additionally, this project will demonstrate the resulting effects of modulating ribosomal proteins to induce senescence in cancer cells. Overall, this project will help us to establish the mechanisms and networks of senescence activation in cancer cells.